3D Printing Electronic Materials

This studentship aims to investigate the capability of producing three dimensional electronic devices utilising the Material Jetting method, a subset of Additive Manufacturing (commonly referred to 3D Printing). In collaboration with colleagues in the Faculty of Science and at The Manufacturing Technology Centre, this studentship will join a world leading research team and environment for the production of 3 dimensional electronic sensing devices, currently impossible to produce via traditional methods. The studentship will investigate the coupled manufacturing and materials challenges associated with the technique and determine the scientific discoveries necessary to unlock the potential of this method. Using state of the art equipment (at both institutions) the successful candidate will be immersed in the formulation, delivery, processing and characterisation of novel materials for this low waste, disruptive technology.